Discovery of new sustainable permanent magnets for electric motors and generators

High-performance permanent magnets are needed for electric motors and generators which are essential for the decarbonisation of transport (land, sea and air) and energy generation (>25% of UK electricity comes from wind-turbines). Discovered in the 1980s, alloys of rare-earth metals (e.g., Nd-Fe-B and Sm-Co) remain the best performing materials with high saturation magnetization (Ms), Curie temperature (Tc) and magnetic anisotropy (Ku). However, the scarcity and environmentally-restricted nature of rare-earth metals, coupled with difficulties in recycling and rapidly growing global demand (~18% pa) means we are facing a significant sustainability challenge.

The aim of this project is to identify and develop urgently-needed sustainable alternatives to rare-earth magnets which combine high-performance with earth-abundance. For example, Fe-N based materials have recently emerged as a promising contender but challenges over stability, manufacturability and optimisation of composition remain.

In this project you will deploy density functional theory (DFT) and DFT-trained machine-learning (ML) potentials to explore a wider earth-abundant materials design space and screen prospective materials for desirable magnetic properties. Strategies to boost their performance (such as doping) and nanostructuring will also be investigated. High-quality thin-films of promising materials will be prepared by pulsed-laser deposition (PLD) and characterised structurally and magnetically. Through iterative feedback approaches to optimise material properties will be investigated and multi-physics simulations will be used to model prospective performance in devices.